WorkCast Webinar AI Editor

WorkCast are a leading provider of online hosted events such as webinars and webcasts. We are steadily growing our market share in the UK and US and have recognised an opportunity to introduce a novel feature to the market that will expand the value of content produced for webinars by allowing users to automatically create multiple shorter edits for use on social media and other marketing platforms.

We will develop an innovative AI Editor for webinar content that allows users to create edit scenarios based on specific content sub-themes. A series of potential short clips based on the selections will then be automatically compiled from the webinar content and presented to the user, allowing them to save and export as required.